Yaan Store

Many people have turned to crafting to find solace, learn a new skill, or as a welcome break from their computer screens. Every day thousands of goods are produced as they learn and progress in their passion. For those that don't sell those goods they are given away to friends and family.

YAAN believe that in creating a place for makers to donate their goods to charities we can help support those that have suffered from underfunding during the pandemic.

Through creating a space for makers to align with charities and donate we can unlock a hidden economy.